Modular Radiochem Sample Analysis for Integrated Fast/Cost Efficient Workflow

MicroLab Devices is a micro SME based in Leeds and is working with the UK's National Nuclear Laboratory to develop intelligent instrumentation and special plastic cartridges to help the analysis of nuclear materials in a more cost and time efficient manner which represents an important function to enable the operation of nuclear facilities such as reactors as well as waste processing and storage sites through the UK, Europe and beyond. The system termed “RadSep” not only aids workers in the lab, but it is believed that it can be taken to the sample, to avoid highly active samples from being transported for analysis. This project looks to expand and develop further some of the technology to allow a greater impact to on radiochemical sample analysis, helping to impact positively on the environment, reduce operator exposure in line with the ALARP principle, driving down the repeat rate foe sample analysis therefore saving cost which public safety and future nuclear regulation.